Innovation Voucher for IP expertise

Dynamic Boosting Systems Limited (DBS) is a high-tech engineering company with the ambition to make a range of industrial processes more environmentally sustainable and cost efficient. It specialises in low specific-speed forward sweptturbo-machinery, ‘TurboClaw’, now exploiting markets for applications such as electric supercharger engine downsizing,handling of new environmentally friendly refrigerant gases, air management for fuel cell systems and energy recovery fromejected steam. TurboClaw is an innovative turbo-machinery design protected by a number of patents. DBS is working withselected blue-chip partners to take the benefits of TurboClaw, lower cost and better performance, to scale market applications.The purpose of this project is to strengthen the protection and exploitation of our Intellectual Property, seeking externalexpertise to do so.